Ultramo - Proof of Market

Ultramo is a new thermodynamic cycle, a replacement for and improvement upon the diesel cycle. It is more tolerant of different fuels and could raise engine efficiency from 40 to 60%. This one third greater fuel efficiency translates into a saving of £500K on a typical fuel bill of £1.5M for a 1MW diesel generator work over one year.

It is our goal to complement the current technology with an Ultramo generator, a total of 420,000 1MW generators currently in the market. At £500K per generator, the potential revenue is £210B. Ultramo does not intend to manufacture the engines ourselves, that we would leave to professionals. Thus we are assembling a consortium of manufacturers, distributors and maintenance providers.